A modern controlled study of supermassive black hole growth in the local Universe

Using ALMA sub-millimetre images of CO line emission and HST optical and NIR images of the central kpc of each LLAMA galaxy, as well as machine-learning methods, my project aims to characterise differences in the structure and dynamics
of the circum-nuclear regions of the LLAMA AGN compared to their matched control sample and establish to what extent these differences are a result of a system of AGN-galaxy feedback.